Individualising patient treatment for atrial fibrillation based on the fibrillation mechanism and electrophenotype

Atrial Fibrillation (AF) is the most common cardiac arrhythmia, resulting in a highly irregular and rapid pulse rate. In 2019, Public Health England estimated there to be 1.5 million people living with AF in England. Current analytical methods for mapping AF from sequential contact mapping data are not effective. Mapping AF effectively could enable accurate personalisation of AF treatments based on the fibrillation mechanism, and in turn could yield higher success rates. Therefore, new methods for AF mapping from sequential contact mapping data are urgently needed. Advances in Graph Signal Processing (GSP) and Graph Machine Learning (GML) have enabled the analysis of big data and complex signals on graphs and, therefore, these techniques could be leveraged to
potentially identify the underlying fibrillation mechanism for patients and increase treatment success rates. The PhD project aims to o establish how advances in GSP and GML can be adapted to personalise AF treatment.